PANTHEON - Pathways to(wards) carbon neutrality for climate, environment, health and socio-economic co-benefits

Pathways to(wards) carbon neutrality for climate, environment, health and socio-economic co-benefits (PANTHEON) offers a participatory integrated modeling approach, developed via an iterative, co-learning process among researchers, private and public stakeholders, to assess how different mature and future (TRL4) technologies in crucial economic and energy sectors can be morphed into successful (economically, socially and environmentally sustainable), joint decarbonization pathways. The kernel of the project is a two tier innovative integrated assessment modelling framework that reconciles I) goals for improving energy efficiencies & decarbonization along the supply chain, with ii) socio-economic impacts and challenges (including health and labour); and iii) insights from informed stakeholders’ deliberations on a granular level (national-regional-sectoral-firm public stakeholders, and stakeholders from sectors along the global supply chain.